iSee - Intelligent Vision for Grasping

Smart vision for grasping robots (like the Shadow Smart Grasping System) will unlock significant new markets in research and industry. The iSee project is a feasibility investigation to find out if linking state of the art robotics hardware with cutting-edge research in vision and modern “deep learning” methods can transform the way robots can see - and therefore interact with - the world.